Understand to Engineer - Next Gen Relaxation Sensors

I will explore the new class of biosensors created by Calico labs to understand exactly how they work using multiple techniques like single-molecule FRET, FCS and magnetic tweezers. The biosensors work by reacting to changes in environment, for example the temperature or pH inside of an organism allowing for optical imaging of these quantities. The fluorescence intensity of these biosensors is not quantitative however the decay or relaxation of this fluorescence can be measured to show quantitative results of the change seen in the organism. This project will focus on a photoswitchable protein which displays a unique change in spectral properties upon exposure to light acting as a biosensor for these changes, pH-Countdown has been synthesised to measure the relaxation of fluorescence based on the pH in living creatures. I will explore this protein to understand the mechanisms of protein during in this activity and investigate ways to apply this to other environmental changes like calcium concentrations by mutation of the protein.